TBC

The growing demand for water and energy has become a critical issue for sustainable societal development with >2.5 billion people lacking access to adequate water sanitation and electricity not available to >1.3 billion people. Wastewater is increasingly seen as a valuable potential energy source; however, extraction of energy from wastewater by anaerobic digestion leads to the formation of the greenhouse gas methane. Microbial fuel cells (MFC) hold great promise since this green technology converts organic energy in wastewater into electricity, simultaneously producing energy and treating wastewater. The performance of MFCs strongly depends on the anode since this affects electron transfer, oxidation rate, and where (electroactive) bacteria attach. Currently, graphite electrodes are commonly used which have the drawbacks of weak electrocatalytic activity and limited adhesion sites for bacteria.
The objectives of this project are:
i) to create polymer-modified electrodes designed to enhance specific bacteria from wastewater;
ii) use rational design of new multi-functional polymerizable monomers for recognition of bacteria of interest;
iii) study and develop the next generation of developed MFCs, on pilot scale and in larger scale facilities. We expect an increase in performance considering the polymer-modified electrodes should improve adhesion longer term and are able to specifically attract bacteria that promote electrocatalytic activity.

In first instance, we will characterise the wastewater composition to determine which bacteria are present, and search in literature which of those will enhance MFC activity. Subsequently, we will manufacture surface-imprinted polymers, which are polymers that are imprinted with the target bacteria of interest. After removal of the template, cavities remain behind that are complementary to the size, shape, and chemical functionality of the original target. We might consider "dummy" template approaches, which involve using latex beads with similar size and functionality to the original bacteria, which does not require special health and safety considerations. First, we will focus on acrylamide and urethane-based polymers as previously reported in literature. Second, we will use rational design approaches to synthesize new monomers that are specifically designed to interact with the bacteria (based on interactions with groups present on the surface, which includes for instance sugar groups).

This is a multidisciplinary project which is a collaboration between bioengineers, microbiologists, chemical engineers, and chemists. We will create novel materials for sustainable energy systems; these materials might also have applications in healthcare since they can be used for bacterial sensing. The project addresses a number of EPSRC areas such as bioenergy, electrochemical sciences, and materials for energy applications.

Potential impact
ReNU's enhanced doctoral training programme delivered by three uniquely co-located major UK universities, Northumbria (UNN), Durham (DU) and Newcastle (NU), addresses clear skills needs in small-to-medium scale renewable energy (RE) and sustainable distributed energy (DE). It was co-designed by a range of companies and is supported by a balanced portfolio of 27 industrial partners (e.g. Airbus, Siemens and Shell) of which 12 are small or medium size enterprises (SMEs) (e.g. Enocell, Equiwatt and Power Roll). A further 9 partners include Government, not-for-profit and key network organisations. Together these provide a powerful, direct and integrated pathway to a range of impacts that span whole energy systems.

Industrial partners will interact with ReNU in three main ways: (1) through the Strategic Advisory Board; (2) by providing external input to individual doctoral candidate's projects; and (3) by setting Industrial Challenge Mini-Projects. These interactions will directly benefit companies by enabling them to focus ReNU's training programme on particular needs, allowing transfer of best practice in training and state-of-the-art techniques, solution approaches to R&D challenges and generation of intellectual property. Access to ReNU for new industrial partners that may wish to benefit from ReNU is enabled by the involvement of key networks and organisations such as the North East Automotive Alliance, the Engineering Employer Federation, and Knowledge Transfer Network (Energy).

In addition to industrial partners, ReNU includes Government organisations and not for-profit-organisations. These partners provide pathways to create impact via policy and public engagement. Similarly, significant academic impact will be achieved through collaborations with project partners in Singapore, Canada and China. This impact will result in research excellence disseminated through prestigious academic journals and international conferences to the benefit of the global community working on advanced energy materials.